Grown in Britain WoodStock

This project will transform the supply of British hardwoods, and new wood products to the construction

industry. In doing so it will create huge benefits in employment and value through investment in new

processing and innovation and will spark a renewal of British Woodland with improvements in productivity,

biodiversity and climate change mitigation.